A novel transcriptional pathway that control axillary meristem induction in grasses

Technical abstract
Plant architecture is critical for reproductive success and thus has been subject to strong domestication selection in cereal crops over Millenia. Plant architecture is determined post-embryonically and underpinned by the activity of pluripotent stem cells present in meristems, such as the shoot apical and axillary meristems (AM). The production of tillers, or secondary shoots, by AM varies widely between the grasses, and impacts on yield; most domesticated species having significantly reduced or eliminated AM growth altogether compared to their wild relatives. To date, the mechanisms underlying AM initiation and regulation in grasses remain elusive despite being an important agronomical question; this knowledge could unlock greater yield potential in domesticated crops.
Our recent work in goat grass, a diploid wild wheat relative, has uncovered a new transcriptional pathway (High Tiller Number 1, HTN1) that is sufficient to induce axillary meristem formation in bread wheat, rice and likely other grasses. Based on these exciting findings, we propose to use wheat as our model system for which we have ample experience and unique genetic resources to:
1. Fully elucidate the HTN1 pathway is (by identifying upstream components and key regulatory factors). For this we will take a range of computational, transcriptomic, and molecular genetic approaches to identify and functionally characterise components of this pathway.
2. Understand how this pathway is activated and regulated in axils to direct changes in the above-ground architecture of agronomically important cereals to enhance or maintain their yield. For this, we will use epigenetic and state-of-the-art phenomics approaches to investigate the HTN1 pathway under different growth conditions.
Collectively, this work will provide fundamental understanding of how plant architecture is regulated and can be manipulated to create novel strategies and tools to protect and enhance yield in agronomically important cereals.